An automated, fully auditable company revenue analysis generator, using natural language processing and argumentation theory to replace a currently manual process

Scribe Labs Limited (Scribe) is a UK financial services SME with a core project team of Rob Cossins (CEO/Project/Commercial Lead), Emmanuel Hadoux (CTO/Technical Lead) and Yann Courtois (Developer). Scribe is seeking funding to develop an automated, fully auditable company revenue analysis generator that uses AI/ML to automate in seconds what currently takes up to 30 minutes per company. By making the data collection process faster and more accurate, SMEs will have access to increased financing opportunities as banks will no longer rely on slow, manual systems and outdated technology in the decision-making process. This project aligns with the government's goals of ensuring the UK remains at the cutting edge of digitalising finance.